Lattice simulations of Composite Higgs models/ Lattice Field Theory

The project will investigate
Beyond the Standard Model theories called Composite Higgs models. In these theories, the Higgs boson is not a fundamental particle but a composite one, a feature that allows the model to evade the naturalness problem. The composite scenarios have received considerable attention in the quest for new physics at modern accelerator facilities like the Large Hadron Collider (LHC).

In Nature, only non-perturbative phenomena can explain bound states like the ordinary proton, which mass mostly comes from the binding energy of its constituents: the quarks. In Composite Higgs theories, tremendous efforts are being made to design extensions of the Standard Model that explain the mass and properties of the Higgs boson as a bound state.
The lattice approach, used in this project, is a very successful first principle method that allows to solve Gauge Theories in the non-perturbative regime. Calculations resort to large scale simulations and are typically run on the largest supercomputers. Lattice simulations are a unique tool to explore non perturbative phenomena in theories which cannot be analytically solved.
In this project we will use lattice simulations to explore new non perturbative dynamics and provide quantitative results that are relevant for modern experiments. Our results will inform searches for new physics performed at the LHC and test the viability of this new class of models.
The candidate will be involved in all the aspects of the project, ranging from simulations, to data analysis, together with development of analytical tools in quantum field theories.